Development of Process Scale-Up Principles for Lamellar Structured Fluids [Unilever (Port Sunlight )]

Development of Process Scale-Up Principles for Lamellar Structured Fluids [Unilever (Port Sunlight )]